Integrating Spontaneous and Coherent Raman Scattering to Advance Analytical Capability

The project aims to develop a novel technology that merges the complementary capabilities of Raman and coherent Raman scattering microscopy. Raman and coherent Raman scattering (CRS) are both advanced optical analytical techniques used for a wide range of materials and healthcare technologies research. Raman provides detailed molecular information based on the spectral signature of photons inelastically scattered by molecular vibrations. In contrast, CRS microscopy uses ultrafast laser pulses to drive nonlinear light-matter interactions to enhance the signal from a specific vibrational frequency to provide real-time label-free image contrast based on the intensity of a single Raman band.

By harnessing the complementary features of these methods, we intend to create a single, versatile platform that gives comprehensive chemical and structural information from microscopic regions of interest guided by high-resolution, label-free, images of the sample. The instrument's versatility will make it an invaluable tool for a wide array of applications, including pharmaceutical development, environmental monitoring, and materials characterization. It will enable scientists to gain deeper insights into complex materials and biomedical processes, facilitating for example the development of novel therapeutics.